Quantitative Investigation into Feminist Gendered Pathways to Female Offending in the UK

Quantitative, empirical study investigating gendered pathways to offending utilising the Women's Risk/Needs Assessment data produced from the 'Trauma, Social Harm and Health in Criminal Justice Involved Women: The Women's Risk Needs Assessment Validation Research' Study.

This study will utilise statistical techniques and take a feminist pathways perspective to identify the impact social exclusion has on female offending, identify the most influential risk factors of offending for women, and evaluate the interventions of Women's Centres on recidivism rates. Using R, the study will produce logistic regression analysis and stepwise regression in order to answer the research questions.

This research is unique in the data and techniques that are being used to investigate feminist gendered pathways research. Many previous studies have failed to investigate social exclusion as a cohesive factor and not investigated compound effects of factors. The results from this study would support the generation of policy by developing models to explain the complex inter-relationships between risk factors in order to provide a road map for policy-writers that has not previously been available.